Deweaponising the camera:

Interrogating state violence, resistance and hegemonic narratives of violence on the margins of Mexico City through interwoven documentary film.

From the fringes of the greater Mexico City megalopolis, this PhD research will
employ a Practice-as-Research methodology of four interwoven,
geographically-linked short documentary films, embedding with perpetrators and
resistors-victim of state violence, alongside investigative journalists and
firefighters working in contexts of urban social conflict.
It asks: how do state violence and resistance operate in highly-urbanised,
highly-marginalised corners of Mexico? What can they teach us broadly about
resistance to state violence, in Mexico and beyond? And how to ethically portray
those who carry out state violence - namely police officers - while betraying
neither their trust nor the trust of their victims?